Computing sheaves that exhibit a singular Riemann-Roch

In proving a generalisation of the Grothendieck-Riemann-Roch theorem, which is valid for any proper and flat morphism between Noetherian and separated schemes of odd characteristic, and in particular holds even when the scheme is singular, Damian Rössler defined sheaves that preserve the Euler characteristic under tensoring, which hence exhibit a singular Riemann-Roch ("The Riemann-Roch theorem in a singular setting", Preprint, 2023). The Grothendieck-Riemann-Roch theorem describes (the failure of) the naturality of the behaviour of a Chern character under the push-forward along proper maps, and is a generalisation of the classical Riemann-Roch theorem which relates the complex analysis of Riemann surfaces with their topological genus.
I aim to compute these sheaves under various circumstances, including cases when the scheme has an involution or other automorphism of positive order. The research methodology is new because it relies on a new (much more explicit) approach to the construction of local Riemann-Roch isomorphisms, based on a direct proof of a fixed point formula for an involution via a study of quotients. Earlier work by Jens Franke ("Riemann-Roch in functorial form." Preprint, IAS, early nineties) and Dennis Eriksson ("Un isomorphisme de Deligne-Riemann-Roch." Thesis, Universite Paris 6, 2008) also addressed this problem but their methods were a lot less elementary and required much heavier machinery; their approaches required a vast categorical apparatus and used higher K-theory, respectively the homotopy theory of schemes. The dissertation might in the end combine elementary and less elementary methods, depending on what is more efficient.
This project falls within the EPSRC Geometry research area, and with the exception of my supervisor Damian Rössler, there are no other collaborators or companies involved at this moment.